University of Central Lancashire And Hickson Limited

To develop broader ranges of sustainable, effective fire retardant timber treatments in order to retain and maximise competitive advantage and enter new markets.